Understanding the structure and function of the protein complexes that control cell adhesion

The ability of cells to sense biochemical and mechanical properties of their extracellular matrix (ECM) environment is critical for the development of functional tissue. Aberrations in this process leads to severe health deficiencies including cancer, deficiencies in wound-healing and inflammation. The sensing of ECM is mediated by receptors (integrins) that bind with their extracellular domains to ECM proteins and with their intracellular domains to the contractile actomyosin cytoskeleton. The binding to the actin cytoskeleton is not direct but mediated and dynamically regulated through adapter proteins. Two of the key adapter proteins for ECM sensing are talin and vinculin. To co-ordinate ECM sensing and cell adhesion these two proteins undergo activation and de-activation processes involving conformational changes that lead to the unmasking of binding sites for other regulatory proteins. Understanding these conformational changes and its consequences for protein interactions will help us to provide new tools that can influence cell behaviour in a way that will allow to prevent diseases and supports regeneration.
This project aims to gain information about structural rearrangements of talin and vinculin in inactive conformations and in active conformation when they associate with each other and other proteins. This is often done by expressing recombinant proteins followed by in vitro association studies. However, such experiments depend on solubility of proteins and may not always represent the structural changes seen in cells. We therefore will develop a completely new assay that will allow us to assess (i) protein conformation using super-resolution microscopy and FRET in cells and (ii) to isolate proteins in inactive and active conformations from cells to further assess their structure. The structure of such isolated proteins alone or in complex with other proteins will be assessed using Cryo EM and other supporting biochemical and biophysical approaches.